The Role of Keats House in the Twenty-First Century Reception and Reputation of John Keats

My thesis will explore the changing cultural reception of John Keats in the nineteenth century and the roleKeats House plays in producing narratives about John Keats and his life for the twenty-first century. Myresearch will explore how Keats House creates a connection between its visitors and Keats. I will focus onthe role of the women connected with Keats, in particular Fanny Brawne, making use of the Keats Housearchives in order to address the disparity between the presence of men and women in the House. I will givemore prominence to Brawne and the other women in Keats's life, such as his sister Fanny, in order toprobe the complex issues of gender and identity in Keats's work and career. I am particularly interested inthe curatorial decisions made about what to display and what to leave in the archives, and how the Housemakes use of labelling and descriptions within the museum. A key part of my research looks beyond thearchive at the visitors to the House. I will also look at visitors' responses to the House, from their reasonsfor visiting to their knowledge and feelings about Keats. This project not only attempts to recentrediscussions of Keats's life around the women who were close to him, but to contribute to programming andinform the curation of the House. This research will be extended to consider the relationship betweenKeats House and the Keats-Shelley House in Rome. Both Houses have an essential role in the afterlife ofKeats and his poetical career. The Keats-Shelley House provides an excellent opportunity for comparison toKeats House as both Houses are dedicated to Keats while also trying to handle a lack of actual artefacts leftby the poet.